Masculine Nation: Women's Politics: Spaces of Resistance and Nationalist Activism for Indian Women in Colonial Bengal 1900-1930

Statement of topic and Research Questions: This project will ask the explicit question:
What spaces of cultural resistance were available to women in colonial Bengal? Mainstream
Indian nationalism was a masculinist project (Chatterjee, 1994) that sought to include and
exclude women in strategic ways, regulating their entrance into public spaces (Sarkar 1984,
Ramaswamy 2010). Nationalist discourse in India, towards the end of the nineteenth
century, became increasingly centred on the position of the "new woman" who was to be
"modern" and at the same time display a "traditional" aka nationalist character (Chatterjee,
2007). Rural traditions were actively politicised during this time to mobilise villages and
women. This project will explore the nationalist cult of the Mother Goddess propagated by
urban, upper-caste Bengali men as a conscious effort to include women, and invade the
countryside. It will study the use of religion, folk-theatre and godheads in elite nationalist
tracts, including pamphlets, magazine articles and urban theatre, as well as parallel folk
traditions such as Jatra (rustic theatre), to understand how upper-class nationalism slowly
homogenised subaltern cultures of resistance, engulfing them into the nationalistic dream
(Guha and Spivak, 1988). My project will fill the void in scholarship that has neglected the
conflicts of urban and rural anti-colonial resistance and the problems in the discourse
created by elite nationalists that sought to encode spaces for resistant articulation of the
minorities. It will argue that by politicising folk theatre, urban upper class nationalists sought
to include not just women, but also the countryside; minorities that had been tangential to the
nationalist struggle and formation of the nation hitherto.This project will not only study how
male-dominated nationalist dream problematised the position of women, a minority in the
resistance by encoding the spaces available to them for cultural articulation but also how
women participated in this hegemonic fold by looking at texts authored and consumed by
women (Forbes 1996). It will thus ask a further question: How were elite nationalists shaping
the discourse around nationalism in order to regulate spaces of cultural articulation for
minorities? To answer this question, it will study the cultures of resistance, both urban and
rural, and locate the spaces accessible (made available) to women by mainstream Indian
nationalism.